Sheffield antimicrobial resistance network - SHAMROK

The introduction of antibiotics in the 1940's revolutionised healthcare and underpinned medical advances through the rest of the century, but little over 70 years later we now face increasing instances of antimicrobial resistance that threaten many life-saving treatments. Problems with developing new innovative solutions to these challenges come from areas as diverse as a lack of understanding of the fundamental science explaining the mode of action of antimicrobials, to understanding clinical bottlenecks in the development of new treatments. If we are to be successful in developing new treatments and maintain our current precarious position in winning the war against bacterial infection, we need to understand and address these challenges fully. To do this will require innovative approaches that draw in expertise and cutting-edge methodology from the physical sciences and engineering, working in partnership with biologists and clinicians. The University of Sheffield has world-leaders in bacterial research, from microbiology to vaccine development and clinical practice, and a proven track record of close collaboration between Biologists, Medics, Chemists, Physicists and Engineers to address these problems. However, looking more widely the University has considerably more to offer through encouraging and developing new research collaborations that will fully engage those in Engineering and the Physical Sciences with the potential to help circumvent bottlenecks and problems.

This project aims to develop a framework to nurture and develop new research opportunities to augment those already in place as part of our internationally leading Imagine: Imaging Life and Florey Institutes. We will build an expansive, cross Faculty network that will focus on the EPSRC defined challenges we are best placed to address: the development of physical and physicochemical tools for understanding bacteriology and the host response ("Tools for understanding bacteriology"); and the development of new surfaces, dressings, and tissue engineering related approaches for preventing infections and delivering antimicrobials ("Improved drug delivery strategies for antimicrobials" and "Smart surfaces and dressings to prevent infection"). A series of focussed workshops, discipline hopping research and short proof-of-concept research projects will deliver new collaborations and solutions to a worldwide problem. We will aim to both take advantage of obvious synergies and to actively search deeper for new opportunities, making the most of our existing expertise to catalyse truly transformative activities that are unconstrained by traditional discipline boundaries.

Potential impact
Antimicrobial resistance now poses an "apocalyptic threat" ((Dame Sally Davies, Chief Medical Officer, January 2013). It threatens to impact upon us all, and to tackle it requires input from across Medicine, Science and Engineering. By bridging the gaps between clinicians and bacteriologists working on AMR, and scientists and engineers with new techniques, technologies and approaches, we aim to develop the connections that will lead to transformative breakthroughs in tackling this problem.

SHAMROK is about making new connections, developing new collaborations through preliminary data, and discovering the bottlenecks that may seem intractable but that need to be addressed. As such, it will lead onto future research, collaboration and application that we expect to have real impact. Predicting where precisely this impact will lie at this stage is difficult, but in the area of AMR any inroads will provide benefit and save lives, so we expect the ultimate societal impact of the research to be great.

The management team are extremely experienced in translating their research into real impact, and will use this expertise to steer the new projects that are initiated. Foster was founder and is now CTO of Absynth Ltd, a spin-out company developing a vaccination approach to Staphylococcus aureus infection (as in the hospital super-bug MRSA). MacNeil has extensive experience of interdisciplinary research and of translating cell therapies from laboratory research to clinical use, including Myskin(TM) for diabetic ulcers and burns, and tissue engineered oral mucosa for reconstruction of urethral stricture. She brings a drive for translational benefit that will disseminate across the programme. Hobbs was a founding director of the high speed atomic force microscopy company Infinitesima Ltd, which now sells into the silicon fabrication market, and as such has experience of taking high technology products to the market. Dockrell is a practising clinician in infectious disease, bringing the "end-user" perspective to any developments that are made. This combined expertise in translational industrial interaction, from across the medicine/science/engineering market spaces, will underpin our pathways to impact and help to ensure that appropriate steps are taken early on so as to allow advances to reach their full potential.